LOCATE: LOw Cost cATalysts for water Electrolysers

Amalyst has developed a class of low-cost, high-performance catalysts for fuel cell anodes and water electrolyser cathodes that are designed as ‘drop-in’ replacements for platinum. Following on the initial success of a TSB Feasibility Study for their fuel cell product, Amalyst will lead a project to further develop its class of catalysts focusing on whole-life cost reductions in water electrolyser application. ITM Power will validate the ‘drop-in’ credentials of the Amalyst catalyst by fabricating full-sized catalyst coated membranes using its existing production equipment. Short-term evaluations will lead to a preferred catalyst being selected for validation in a pilot-scale version of ITM's production electrolyser. In parallel, UCL will develop accelerated stress tests (ASTs) for water electrolysers to complement those developed for the fuel cell sector. The successful completion of the project will create a platform to greatly accelerate the adoption of the Amalyst catalysts in these markets as well as initiate a much-needed standardisation discussion within the electrolyser industry for accelerated durability testing.